Deep Learning in Mass Spectrometry Imaging

The research project aims to develop new and innovative machine learning algorithms to analyse the data from the new 3D OrbiSIMS instrument in a time and memory efficient manner. The work will concentrate upon machine learning, data-mining, statistical and pattern recognition techniques.